Mechanisms of conjugation and degradation of FAT10 - an enigmatic ubiquitin-like modifier upregulated in multiple cancers

All cellular processes are controlled by proteins and for the cell to remain healthy, proteins must function at the right place and the right time. Correct protein function is achieved through being "tagged" by ubiquitin or ubiquitin-like proteins. One such ubiquitin-like protein, FAT10, is attached onto target proteins (substrates) through sequential transfer between three families of enzymes known as E1, E2 and E3 FAT10 ligases. Finally, like ubiquitin, attachment of FAT10 onto substrates leads to rapid degradation of the substrate; however, unlike ubiquitin, FAT10 itself is also destroyed.

FAT10 is involved in antigen presentation in immune cells. However, in non-immune cells FAT10 levels must be kept low - many FAT10 substrates are linked with controlling the cell cycle and increases in FAT10 levels result in uncontrolled cell division and tumour formation. Multiple cancers, such as liver cancer, display elevated FAT10 levels, associated with poorer prognosis, underscoring the importance of tight control of FAT10 levels for cells to remain healthy.

Despite this functional importance, how FAT10 becomes attached onto substrates and how FAT10 is rapidly degraded remain incompletely understood preventing a detailed understanding of FAT10 in these cancers which has so far hindered exploration of FAT10 as a much-needed novel therapeutic target.

We will address these fundamental gaps in knowledge, taking structural and biochemical approaches, and translating our findings into a relevant liver cancer cell line. Our research outcomes will uncover how FAT10 is transferred between the FAT10-specific E1 and E2 ligases and what governs particular E2 ligases to receive it. Additionally, our study will be the first to identify E3 ligases responsible for transferring FAT10 onto substrates and will provide a detailed understanding of degradation mechanisms keeping FAT10 levels low. Finally, we will address the cellular consequences of FAT10 dysregulation. Ultimately, our findings will provide the necessary molecular foundation required for dissecting FAT10 as a novel clinical target in cancers, and other diseases, exploiting elevated FAT10 levels.